Gossip and Nonsense: Excessive Language in Renaissance France

This project explores the uses of gossip and nonsense in literature during the French Renaissance. Investigating Renaissance gossip and nonsense in both well-known and less famous works will provide a unique perspective onto the past, an insight into part of our cultural heritage which would otherwise remain hidden. It will also shed light on concerns of the present day as gossip and nonsense still play a part in everday life, ranging from the gossip columns of tabloids to incomprehensible official jargon. \n\nGossip and nonsense have a particular power in the historical context of Renaissance France because they mark the point where the contemporary style of linguistic excess, seen in abundant lists, fulsome praise, and overflowing rhetoric, seems to go too far, in terms of either morality or meaning or both. Indeed, the great Dutch humanist Erasmus, whose guidebooks on how to write copiously were enormously influential throughout Europe, was also one of the foremost theorists of the dangers of an unbridled tongue. \n\nNeither gossip nor nonsense has been much studied as far as French Renaissance literature is concerned, yet they demand sustained enquiry. Gossip has an important role to play in Renaissance stories, given its unusual capacity both to reinforce links between those sharing gossip and undermine social networks, by casting damaging aspersions on individuals. Indeed, gossip became a literary genre of the time, as male writers expressed their political views through works purporting to transcribe the gossip of women of all social classes. Nonsense can pose even more basic questions, as the chapters of nonsense penned by Rabelais call interpretation itself into question. Yet, like gossip, nonsense can serve political or moral purposes, mocking the kind of legal and medical writings and practices that sought to order the messiness of human experience. Hence our research will uncover the wide range of social, political and moral uses made of nonsense and gossip in French Renaissance literary texts. \n\nDr Hugh Roberts (University of Exeter) and Dr Emily Butterworth (King's College London), will manage the project which involves the following activities:\n\n1. 2 monographs, on nonsense and gossip respectively.\n2. A PhD studentship, for a thesis on comic sexual euphemism in French Renaissance literature.\n3. A symposium and workshop for a team of international specialists with a view to producing a special issue of a refereed journal.\n4. 2 peer-reviewed articles co-authored by Butterworth and Roberts.\n5. Collaboration with 2 artists, Dominic Hills and Clare Qualmann, who will produce in interaction with the researchers a blog documenting the creative process, and artwork, to include, for example, iPhone applications which give animated versions of Renaissance stories (Hills), and a performance as well as flyers/posters (Qualmann).\n6. A website presenting the project, incorporating the project blog and a database of obscenities as an example of excessive Renaissance language.

Potential impact
Our pathways to impact involve the following 3 projects:\n\n1. The London-based artist Clare Qualmann - see http://www.clarequalmann.co.uk/ - creating text- and sound-based artwork about gossip and the proliferation of language in public places.\n2. The Exeter-based artist Dominic Hills - see http://www.edgarmodern.com/Artist-Detail.cfm?ArtistsID=175 - reinterpreting Rabelaisian linguistic excess, probably in the form of interactive applications for mobile devices (e.g. iPhones).\n3. The database of Renaissance obscenities, currently 'live' on the website of the AHRC-funded research network on the notion of obscenity in the Renaissance - http://groups.exeter.ac.uk/obscenity/search/about.php - to be incorporated into the proposed project's website.\n\nI. Who will benefit from this research?\n\nOur pathways to impact are designed to benefit members of the wider public in the UK, and in the French-speaking world, through research-related performance artworks focusing on gossip, interactive art for mobile devices focusing on nonsense, and the database of French Renaissance obscenities to be incorporated into the project's website. Through their online presence (blogs, website, downloads) the impact proposals have the potential to reach a very wide geographical audience while simultaneously engaging community and tourist audiences in London for the proposed performance art. \n\nOur pathways to impact may also benefit the commercial private sector, for example through sales of fine art, perhaps in the form of iPhone applications, or in some other commercial form, while the material collected in the database of obscenities could form the basis of a commercial publication in France beyond the lifetime of the grant. Galleries may also benefit from the artwork; indeed, the award of the 2010 Turner Prize to Susan Philipsz for a sound installation indicates the timeliness of our proposals for innovative art, including a sound-based performance piece.\n\n2. How will they benefit from this research?\n\nThe impact projects will be of social and cultural benefit to the wider public. Our research themes are of continuing relevance and interest, which is precisely why they have excited the attention of contemporary artists. In terms of the artwork, a project blog will document the research and creative process, making this available to the wider public as the work is ongoing. Through performance and through other publicly-available art in London, Clare Qualmann's artwork on gossip will aim to engage the public very directly in reflection on their own (and other people's) everyday practices of talk and exposure to language. Dominic Hills's proposed art for mobile devices will seek to harness the playfulness of Renaissance nonsense and excessive language in a new and interactive form of fine art. The database of obscenities will offer an insight into the 'underbelly' of French culture, a glimpse of part of our cultural heritage that normally remains obscure, and will highlight the distinction - or lack of one - between 'high' and 'low' culture. All 3 projects thus engage the public with their own and others' culture, foster intercultural and historical awareness, and encourage reflection on various forms of excessive language which will in turn enrich daily life.\n\nWe also aim to reach the wider public through the media, via press releases from our institutions and from the AHRC, through direct communication with the arts press (e.g. Art Monthly) and through work with the University of Exeter's Research and Knowledge Transfer Office. The project website and the project's blog will also provide a platform for publicity and the dissemination of the work. This publicity may in turn lead to the interest of commercial beneficiaries of our research.\n\nWe shall deliver our 3 main impact projects within the 3 years of this project while further commerc